Privacy Threat Modelling for Marginalized and Vulnerable Populations

The marginalized and vulnerable populations are facing serious privacy threats that are impacting their lives terribly and causing the worst possible harm. These threats are primarily posed by different technologies, software applications, and social media platforms that these communities use, or interact with during their daily lives. The primary reason for this is the failure to proactively analyze these threats during the system engineering process, due to a lack of adequate privacy threat modeling techniques that can address these unique privacy threat vectors. To make privacy by design inclusive, a dedicated threat model is required that can address the privacy requirements of these user groups. It will eventually help in identifying these unique threats and help in making an informed decision for selecting the appropriate privacy-enhancing technologies for the system or technology.